Medusa: the networking heart of a trapped ion multi-core quantum computer

Nu Quantum, University of Cambridge, University of Oxford, and Cisco Systems come together to develop and commercialise integrated quantum photonic technology aimed at enabling entanglement-based networking of multi-core quantum computing clusters.

Project Medusa employs Integrated Photonic technology to develop a Quantum Networking solution aimed at interconnecting small clusters of Trapped Ion Quantum Computers (TIQC).

The motivation for this project is the scaling of TIQCs. TIQCs are the best-performing qubit technology today, however it is widely accepted that it will be extremely difficult to create TIQC cores of over 50-100 qubits. Interconnecting small, efficient clusters using photonic networking is the most promising solution to achieve large, powerful computers.

The technological challenge is that there currently exist no commercially-available quantum networking photonic products - integrated switches, entanglement optics, and single-photon detectors - which meet the requirements of speed and efficiency, at the required wavelengths.

The main output of this project is a world-first prototype of an integrated 4-node switched entangler which targets the necessary requirements of rate, loss, and wavelength to enable multi-core TIQC.